Development of Croft Clean Energy Filter (CCEF) filtration system for waste energy and carbon recovery systems.

Croft was approached by Titan Electricity to investigate potential commercialisation of the Geo-Engine. Geo-Engines generate power from wasted energy. This technology fits with Croft's own ethos for a more sustainable future, driven by the creation of IP and technology to promote CO2 reduction. To date, Titan has been unsuccessful in sourcing any suitable off the shelf product or method to protect the very expensive Geo-Engine core from damage. Due to its integral nature and high cost, this part requires an extended life to protect the core from catastrophic damage. Filtration is the first and last line of defence for Geo-Engines, with high flow rate, pressure and temperature, compounded by high levels of corrosion. This represents a significant technological problem. Croft has long been an Industry leading company in the filtration sector, boasting an extensive back catalogue of IP and techniques to achieve this. Croft is confident that given sufficient funding, they will overcome any material or technological obstacles that may be encountered.